University of Central Lancashire And B Global Metering Limited

To design and develop in-house test capabilities which will ensure that both internal and external smart meter design requirements are met and complies with standards.